22-ICRAD Call 2 - Defining the Molecular Determinants of Mycobacterial Adaptation and host:pathogen Interaction to inform bTB control

Technical abstract
In this project we will determine the genetic basis of virulence in M. bovis, the causative agent of bovine tuberculosis. Building on previous work where we have identified that there are 300 genes required for the survival of M. bovis in cattle we will further dissect the roles of these genes during interaction with the early immune response. Additionally, we will use transposon insertion sequencing to further dissect which sets of genes are required under which immunological conditions, including persistence at non-pulmonary sites in cattle. The work will further extend our knowledge of how M. bovis interacts with its host and will allow us to better control the problem of bovine tuberculosis.